Enhanced Hyperspectral Recycling System (e-HyReS)

Phase will develop a Hyperspectral camera system which overcomes key limitations of current technology. These improvements to the system will increase the amount of plastic material than can be identified in recycling centres. The output will also be a purer, so the recycled material will be suitable for a greater number of applications.

By making plastics recycling economically profitable, we hope to play a role in reducing the plastics that are discarded and end up in our oceans, or put into landfill where they will be long term pollutants in our environment.